Creating a Demand Driven Food System

Small and medium-sized vertical farms and glasshouses often rely on spreadsheets to plan their crops growing cycles. This is risky and inefficient -- it can mean growing too much of one crop, not enough of another, and failing to meet customer orders. The result is wasted food, lost income, and higher costs. Existing farm software is either too expensive or focused on other areas such as climate control or sales, not the day-to-day planning that growers really need.

This project will test "_Ani"_, a planning tool created by Harvest London. ANI helps farmers match what they grow to what customers actually want. It allows growers to plan scenarios, schedule crops, and use resources efficiently so that produce is delivered on time, in the right quantity, and with less waste.

The software will be trialled at two London vertical farming businesses -- Harvest London and Crate to Plate -- who grow herbs, salads, microgreens and mushrooms. The trials will compare ANI against current spreadsheet methods to measure improvements in efficiency, productivity, and sustainability.

By making "grow-to-order" farming easier and more affordable, ANI can help small growers cut waste, improve profits, and strengthen local food supply chains.